HYDROGEN STORAGE FOR TRANSPORT - HYTRANSTOR

The emergence of the hydrogen economy includes development of hydrogen fuel cell electric vehicles. Key challenges for road vehicles are to maximise hydrogen storage capacity whilst minimising mass and cost. HYTRANSTOR aims to develop a cost effective manufacturing route for mobile hydrogen storage to address the emerging markets for fleet, freight, and personal transportation.